Using biomineralisation responses to predict molluscan species-specific pathways for resilience to climate change

This project addresses several themes under the SUPER Catchment to Coast umbrella as outlined below:

Environmental dynamics are explored applying carbon isotopes to understand the carbon transfer from coastal run-off into the estuarine seawater and how this is taken into phytoplankton and molluscs for shell growth. Warming and acidification have been observed at a rate of 0.2 C and 0.09 pH units per year in recent studies of coastal estuaries of NE Pacific (Lowe et al., 2019) and Australia (Scanes et al., 2020), an order of magnitude faster than any predicted ocean model. This coastal warming and acidification changes ecosystem carbon cycling with huge implications for carbon storage and trophic transfer especially for molluscs and other calcifying organisms. As estuarine warming and acidification occurs at unprecedented rates around the globe it is uncertain how these mechanisms of carbon transfer will impact other ecosystem services. Applying material properties analyses to identify biomineralisation response of molluscs grown in these estuarine environments will identify change to shell growth and use of carbon within these coastal estuarine systems where increased freshwater inputs have led to issues of eutrophication, low pH, and poor molluscan shell growth.

Challenged Ecosystems are explored by examining the potential impact of climate induced ocean acidification and coastal acidification (caused by freshwater run-off due to increased rainfall) on the shell growth of commercial mussels at coastal aquaculture sites. This project addresses a topic of interest through the analysis of environmental change in Scottish aquaculture coastal habitats, by identifying changes in mollusc biomineralisation and therefore shell growth in these changing carbonate environments.